Special Processes for the Reassessment and Removal of Judges in the Context of a Constitutional Transition: Strengthening the Rule of Law?

Societies in transition from authoritarian rule to constitutional democracy face profound challenges with regard to developing genuinely independent courts that are able to perform their necessary functions under the rule of law, which range from enforcing rights to resolving business disputes impartially in a way that is conducive to economic development. These societies must wrestle very early on with the decision of whether to retain judges who served under authoritarian rule. Is it essential that they enjoy security of tenure - a standard means of protecting judicial independence - or may these judges be required to undergo a special process of reassessment and removal?

This project examines how such processes are designed and what implications they have for the rule of law. On the one hand, judges who owe their positions to an authoritarian regime may be unwilling or unable to perform their functions with due independence and impartiality. On the other hand, any process that involves the removal of judges risks setting a precedent for future governments to engineer the removal of judges whose decisions they dislike. In those countries that decide to modify or suspend judicial tenure, the design of special processes of reassessment and removal is therefore of critical importance to the rule of law.

To date, most special processes appear to have been largely shaped by political and practical considerations rather than principled thinking about the rule of law. The planned 'de-Nazification' of the West German judiciary, for example, was scaled back due to a shortage of qualified judges without links to the Nazi party. Since the end of the Cold War, some countries in Eastern Europe have chosen not to subject their judges to significant scrutiny while others have gone so far as requiring all judges to reapply for their positions. In Latin America, truth commissions have examined the record of the judiciary under military rule, and incoming governments have often insisted that the most senior judges resign or be dismissed. In the Arab world, the Iraqi judiciary was decimated by a highly politicized process of 'de-Ba'athification', and Tunisia has more recently enabled its truth commission to recommend the disciplining of judges. In Africa, Kenya has carried out a judicial vetting process under a new constitution.

Our research will use a comparative methodology to analyse special processes and examine how they can be designed to strengthen the rule of law. At the heart of the project will be 8 case studies by experts with insider knowledge of judicial reforms in a transitional country. The project team will draw on these case studies to build a wider typology of special process and develop recommendations, where appropriate, for good practice in the design of each of the main types. These may provide grounds for revisiting international norms which are currently silent about the problem of authoritarian-era judges in transitional countries. Our participants include a consultation group of 3 senior experts and 2 international partner organisations, International IDEA and the Venice Commission, which provide advice and technical assistance on constitutional transitions.

The outcomes of this project will have implications for governments and political groups in transitional countries, for institutions tasked with implementing judicial reforms, international bodies working on these issues, judges and lawyers, and civil society. We have designed a two-way engagement strategy to reach and consult as many of these research users as possible. This process is built on the practical experience of our participants and their extensive networks in the field. The project outputs will also be disseminated through these networks, to maximize prospects that they will be used in transitional societies, to the benefit of ordinary people whose rights and economic interests will be advanced by a stronger rule of law.

Potential impact
Who may use this research, or benefit from it
This project examines how the rule of law can be strengthened in societies emerging from authoritarian rule. The ultimate beneficiaries of a stronger rule of law are people from all walks of life who depend on the courts to protect their rights and to adjudicate business disputes in an impartial and predictable manner that is conducive to economic development. To reach them, we are targeting research users in 5 categories:
(i) Governments and political actors negotiating constitutional settlements
(ii) State institutions, especially those responsible for judicial reforms
(iii) The judiciary and practising lawyers
(iv) Civil society, especially NGOs focusing on the rule of law and good governance
(v) International organisations engaged in standard-setting and technical assistance

How research users and beneficiaries will be reached
1. Engagement with selected research users from the outset
Working with partner organisations and individuals who have networks in transitional countries will help us to identify the needs of in-country research users, while simultaneously providing a conduit for ideas emerging our project to reach, and be tested in, national debates.
Our partners are International IDEA, an inter-governmental organisation promoting sustainable democracy, and the Venice Commission, a constitutional reform body of the Council of Europe. Individual participants will include 7 case study authors with insider knowledge of transitional countries, and 3 senior experts: Chief Justice Willy Mutunga of Kenya, Justice Kate O'Regan of South Africa and the UN Special Rapporteur Pablo De Greiff.
The contributions made by these participants at the project workshop will help to shape a discussion paper which we will publish on the BIICL website. Comments will be solicited through International IDEA's network of policy professionals in the field (constitutionnet.org), and through contacts which the Co-I and PI have from their advisory work with governments, state institutions and international organisations including the UN, World Bank, DfID, Commonwealth Secretariat, African Union, International Commission of Jurists, International Center for Transitional Justice and International Bar Association.

2. Support for participants wishing to comment publicly on project themes
We will offer to support participants who wish to comment on judicial reform issues by discussing their ideas, reviewing drafts, and identifying publication targets, e.g. blogs, and by providing quotes on behalf of the project or co-authoring pieces where appropriate. To stimulate discussion we will circulate a project bulletin with judicial reform news and scholarship every 2 months, and encourage participants to share similar news items with us, and to forward the bulletin.

3. Activities to promote uptake of policy outputs, and engagement post-project
We will produce a project report and policy brief, specifically written for a wider audience, as well as blogs for general outlets such as The Conversation. The report and policy brief will be launched at a public event in London, which will be filmed and posted on the BIICL website and Youtube channel. Our partners, International IDEA and the Venice Commission, will be offered in-house seminars, and we will seek other seminar opportunities e.g. with DfID. We will seek, with due caution, to share outputs and offer advice to governments and other actors involved in establishing or conducting judicial reform processes. We are aware of judicial reforms in Tunisia, Albania and Ukraine and can foresee others in Libya, Yemen or Myanmar. When our research is used to formulate judicial reform processes, or engage with them in public debate, this carries the potential to benefit the population in transitional countries where a stronger rule of law would enhance the protection of rights and the promotion of development.